Humanitarian sheltering: analysing global structures of aid

In 2018, the IDMC documented 10.8m new displacements as a result of conflict and violence and a further 17.2m displaced as a result of natural disasters (IDMC, 2019). Predictions in the rate at which displacement will continue to occur are widely varied, but there is an overall consensus that, regardless of the rate, global displacement is rising. Shelter projects are an integral part of the response to displacement. However, there is a lack of understanding of the processes involved in shelter project design decisions, the point at which these decisions take place, and the motivations underlying these decisions. Although all shelter projects have some unique attributes, the similarities in the basic requirements of shelter projects (i.e. protection from the elements) suggest that there is a huge potential to learn from the collective assessment of shelter projects. In particular, an assessment of the processes which contribute to the design of these projects, the decisions made within these processes, and the priorities of the varying stakeholders in making those decisions. There is no existing assessment of these processes or the mechanisms enabling them within shelter projects for natural disaster, conflict, and complex responses. However, an assessment of these processes could enable individuals to make improved decisions and understand the key decision nodes for doing so.
Therefore, this research utilises a combination of expert interviews and historic cases of shelter to understand the framework within which the process of design decisions takes place and the priorities of stakeholders making these decisions. This includes discussions with governments, international NGOs, Global Cluster Groups, private sector, academia, and beneficiaries of shelter. This research investigates key decisions, stakeholder priorities, influences on success, and economic factors affecting design decisions through a mixed methods approach. The final aim of this research is to develop means to support and improve the process of design decisions in the context of shelter projects for displacement

Potential impact
Our CDT will build on Cambridge Civil Engineering research strengths and capitalise on established and new high level collaborations with leading UK companies. In partnership with Industry we will shape new directions for the training of Civil Engineering researchers to meet current and future societal needs and aspirations. Specific impacts include:

- Highly skilled researchers with core technical skills: These future engineering leaders will have direct and significant technical, economic and social impacts for UK Civil Engineering and associated stakeholders. The requirement for 'New skills, and different applications of existing skills' (BIS, 2010) will be personified in our CDT graduates and these graduates will have immediate and wide ranging roles to play.

- A transformation in Civil Engineering Graduate Engineering at Cambridge: The new CDT MRes/PhD will offer a broad education as well as deliver world-class PhD research supervised by Academic experts.

- New forms of Industry/University partnerships: Industry co-creation of the training curriculum and the shaping of research needs will lead to new forms of two-way engagement and partnerships.

- Availability of skilled personnel for UK employers: UK employers will derive significant benefit from employing PhD graduates from the Centre to act as catalysts for enterprise, knowledge exchange and innovation thereby leading to new business growth opportunities.

- Enhanced global competitiveness for industrial partners: The strength of our industrial support is evidence of the strong user pull for the Centre. CDT Industrial partners will be in a strong position to embrace the research innovations that emerge from the PhD projects.

- National and local government: The CDT will support policy makers with the mission for energy demand reduction, reduced whole life costs and the efficient management and maintenance of infrastructure and the built environment. The CDT research outcomes and PhD graduates with multi-disciplinary awareness will contribute to an evidence-based foundation for improved decision making. Some of our CDT Engineers will go on to roles in national and local government and hence will influence government decisions at the highest level.

- World-class research outcomes: Direct engagement and involvement with our key industrial partners will lead to research innovations that address industrially relevant national needs. Other academic institutions and research organisations will benefit from working with the Centre to collectively advance knowledge. The CDT will thereby strengthen the University of Cambridge's reputation for Civil Engineering research excellence.

- Professional Engineering institutions: Institutions will leverage the raised profile of UK Civil Engineering with decision makers and across allied research fields and industrial sectors.

- Wider professional engagement: Creation of powerful informal professional networks between researchers, practitioners, CDT alumni and a stream of CDT students, working internationally and supported with social media.

- Future generations of Civil Engineers: Through the Centre's outreach activity, school pupils, their teachers and parents will gain insight into the importance of Civil Engineering thereby enthusing future generations of engineers.

- Raising the profile of Civil Engineering: Public engagement will lead to a better appreciation of the Civil Engineering challenges associated with sustainable infrastructure and built environment. This will promote trust and raise the profile of Civil Engineers in the service of society.